Development of novelbioprocessing strategies for the production of functional magnetic nanoparticles

It is expected that the next generation of functional materials will be able to circumvent many of the current limitations in the healthcare and biotechnological industries and will allow the development of novel and unexplored applications. This project will aim to understand and further improve current manufacturing (bioprocessing) strategies for the production of biologically synthesised magnetic nanoparticles, namely magnetosomes. These are naturally produced in magnetotactic bacteria and have a tremendous potential to become the next generation of functional materials. The end goal will be to achieve higher magnetosome yields and develop scalable production process at reduced costs.